Solving the Ubiquitous Problem of Stellar Radii

The student will primarily use optical and infrared data to study populations of recently formed stars in the Milky Way to better understand the physics of star formation and to study the planet-forming discs which surround them. We will use GAIA to study the medium-term variability of the stars, in addition to follow-up ground-based studies. We will use wide-field survey data to study population statistics.